Evolutionary history of Colobanthus quitensis and its associated micro-organisms

The main goals of this proposal are to assess the evolutionary history of Colobanthus quitensis in Antarctica and southern South America by evaluating: (i) how its genetic diversity is distributed within and among populations, (ii) how historical processes have influenced the contemporary distribution of C. quitensis across its southern range of distribution, and (iii) whether geographical patterns of genetic variation are consistent with the diversity of microflora and their symbiotic effects. These predictions will be tested using experimental approaches as well as population genetic and phylogeographic analyses. This research proposal will shed fundamental new light on the evolutionary history of the flora between South America and the Antarctica.

Potential impact
UK outreach activities in collaboration with Chilean team: The Antarctic is a charismatic region of significant interest to many in civil society, including the media, the general public and schools. The Antarctic Peninsula is particularly iconic and receives much media, public and policymaker attention because of collapse of ice shelves, accelerated discharge of glaciers, apparent increase in vegetation, shifting penguin species distributions and other environmental changes. We will establish a project web page on the BAS website (www.antarctica.ac.uk, c. 5000 hits per day), which will include a readily accessible version of the project activities and rationale and results as they emerge through the project, as well as a field and project blog for people to follow on-line. Excellence in communication is an integral part of BAS's science strategy, and also a proven element of the project Investigators' records. For schools we will trial a link with selected local schools for students to follow the course of the research as part of their coursework; this will entail 'meet the scientist' visits or weblinks to these schools throughout the course of the project. We will engage with early career researchers through the UK Polar Network (http://www.polarnetwork.org/) and its international parent body the Association of Polar Early Career Scientists (www.apecs.is); the UK Co-I has well-established links and is a 'mentor' for both groups, while the Chilean investigators are also well linked with their national APECS group. This will involve giving talks at their meetings and participating in web-based communication events. We will also use our established links with the SCAR international science community, for instance through their current and future science programmes and associated websites, to promote the outcomes of the project. We will fully participate in BAS's well-established media, education and public engagement programme to explain our science and its impacts to as wide an audience as possible. We will have access to the specialist skills of the Press, PR & Education teams at BAS and will issue press releases at key points in the research as results are published using the press officers of BAS.